Ethical AID (Ethics in AI Development)

The great biologist E.O. Wilson once said, "The real problem of humanity is the following: we have Palaeolithic emotions, medieval institutions, and god-like technology." With AI and Robotics, our technology is becoming more truly God-like as we bring into being machines that can do some of the thinking for us, and share some of the properties that we have previously believed to be the exclusive domain of living creatures.

As this technology explodes into our world, it becomes more and more vital that we design systems that don't produce unintended consequences. This is not a questions of 'good' and 'bad'; conceptions of these vary between times, nations and cultures, and what is good in the context of a military system might be very inappropriate in a care home. Such moral framings vary, but the Ethical process of examining them and coming to judgements can remain the same, and could be reapplied.

It's easy, but unrewarding, to be wise in hindsight; what we need is ways of forecasting the ethical dimensions of a technological process, product or system as it is developed. This way companies might avoid wasting money on developing an unwanted project or rejected brand, and humanity might avoid finding out the hard way which technologies are best avoided.

The Ethical AID project will look at the way in which such an ethical forecasting system is implemented in one of the UK's powerhouse engineering companies. How has the investment been made to develop such a thing, how was it done, and what lessons can we learn from the process so that other companies might do something similar? Additionally, we will assess the effectiveness of the approach. To put it simply; how can we state that the world is a better place as a result of this process of ethical forecasting, and that we haven't just wasted our time in idle speculation?

We will then take our results to SMEs to test whether the insights we have gathered could be useful to them and provide the basis for further work beyond the project's end. In the long term, we need to build ethics into our process of technological development if our God-like powers are to make us a Heaven, not a Hell.